Efficient Living – making energy usage tangible to deliver highly personalised benefits back to the consumer

We believe smart homes will drive measurable improvements in energy efficiency, not just by the integrated

technology of the household but by the power of the data captured. We want to drive social change on a

massive scale through a value-driven ecosystem, giving consumers direct control of their energy data.

Our new platform will offer meaningful insights into how our behaviour affects the amount of energy we

consume; connecting energy data to different platforms outside the home, far beyond a ‘screen on the wall’

displaying how many kWh we’ve consumed. By offering highly personalised benefits back to the consumer,

such as a deep level of intelligence to online shopping and product comparison experiences, we’ll encourage

consumers to become more comfortable sharing aggregated data snapshots with third parties. For example, a

household’s specific laundry data could provide detailed running costs of washing machines on comparison

sites such as Which? or Amazon.